skim.it POC project

It is generally agreed that there is an overload of information being shared in business
organizations. Internal communications have suffered dramatically in recent years with an
explosion in published content, and a resultant lower employee engagement. There is a
growing recognition that this situation is unsustainable, but there are not enough solutions to
solve the problem. The popularity of Facebook, twitter etc is also feeding through into the
business world, so staff now expect Enterprise Social software which does not impose any
rigid structure on users; and is more collaborative. Some organisations have recognised this,
but they have been ill-equipped to manage the resultant interactions and content. Finally,
many organisations allow Bring Your Own Device (BYOD), but they then find it much harder
to distribute content to such a wide variety of employee’s tablets and smart phones.
Tethered Media Ltd, t/a Skim.it, is developing a Natural Language Processing (NLP) API to
improve the way we share and consume information online. The NLP technology will carry
out semantic text calculations of text heavy documents and web articles, and summarize them
into short 100 word skim-readable snippets, called Skims. Giving the reader a clear overview
of an articles content, allowing them to determine the relevance of the article, and whether to
continue reading in full. Our technology will be offered to the business market as an API
Plugin to aid the visualization, exploration and dissemination of organizations native content.
We have a strong management team with experience in building startup businesses to multimillion
dollar exits, and a technology team who include renowned Natural Language
Processing experts. Our board of advisors has wide academic and business experience
ensuring access to the best support and guidance as the project progresses.